Efficient Large Language Models

The thesis explores the how to efficiently train large language models and their ability to robustly encode specific facts, for example based on rapid retraining of an LLM.